The development of an innovative wellbeing platform to improve employee wellbeing and performance in the workplace (the WELLMOJO module)

Unproductive workforce cost British businesses a total of £143 billion each year (Totaljobs 2019) while almost £91.9 billion in 2019 or on average 38 working days (Vitality 2019) are lost because of ill-health related absence and presenteeism in the workplace. If these 38 days are added to the start of the year, that makes February 21st, the UK's 'first productive day' (Mercer 2020). Good mental health is considered vital for safeguarding productivity. Numerous studies highlight the connection between employee wellness and engagement, increased productivity, and turnover reduction.

WELLMOJO is a highly-innovative platform (software-as-a-service) for workplace wellbeing that provides a unique 360° approach of wellness thus reducing the presenteeism and absenteeism rates within the organisations and improves the wellbeing of the employees. It has been designed around small easy steps, tailored around users' preferences, based on three-minute weekly videos with links to support material. Unlike leading competitors, our innovation is targeted at medium-sized companies (100--1,000 employees), which are looking for a flexible ready-to-use option, easy and cheap, which can also deliver quantified benefits to be used for recruitment purposes. Our main competitors, _e.g._ Virgin Pulse, Vitality, do not offer this flexibility and are aimed at large companies with advanced HR functions and databases. It will help employers to protecting its most vital asset, _i.e._, its personnel, assuring their mental and physical health, enabling them to cope with stressful working conditions or personal stressors. Moreover, WELLMOJO aims to **reduce presenteeism and absenteeism and improve productivity of employees**, by effectively enhancing wellbeing and tackling reasons of burnout.

WELLMOJO will proactively enhance mental and physical wellbeing in a holistic approach through personalised recommendations supported by Artificial Intelligence. WELLMOJO will combine data from various parameters (through wearables, sensors, and manual user input), _e.g._, physical activity, environmental stressors (interior), nutrition and sleep patterns, mood and stress level assessment, work performance and relationships into a wellness index that indicates in real time a person's wellness. It will also provide HR departments with valuable data on how to proactively prepare and support their teams and offer wellness services to employees. This will become a valuable tool to help companies manage their staff's wellbeing, in addition to providing a valuable service offering to help recruit and maintain staff.